Construction of Post-quantum Signature Schemes based on Lattices

The proposed research will focus on post-quantum cryptography (PQC). Modern public key cryptography will be under threat when large scale quantum computers will be available. Thus to keep the future cybersecurity space from quantum attack we need cryptographic algorithms that do not fall for quantum attack. Post-quantum cryptography (PQC) relies on hard problems for which there is no known advantage of quantum machines. There are several choices of such hard problems, and each class has some pros and cons in performace overheads. NIST has recently announced the post-quantum standards for Key Encapsulation Mechanism (KEM) and signature schemes [1]. The industry is also preparing for the migration to the quantum safe solutions by replacing the classical cryptographic solutions by their post-quantum variants.

Digital signature schemes play an important role in authentication mechanisms. There are also some special types of signature schemes such as Enhanced privacy ID (EPID) signature scheme [2] that is used in Intel SGX trusted computing systems and also in Internet of Technology (IoT) applications. So, there is a strong motivation to secure EPID signature scheme from future quantum attacks, thus we need a post-quantum variant of EPID signatures.

My collaborator Dutta and I already have worked out one post-quantum variant of EPID signature scheme, however, that signature scheme suffers from the large signature size.

In this proposed collaboration with Dutta, we have the following objectives:
1. Making EPID signature scheme more efficient based on hard problems drawn from lattice theory.
2. Studying the general purpose post-quantum signature schemes based on lattice and how they can be made more efficient in terms of signing and verification time.

I hope for a meaningful outcome from it.

[1] Post-Quantum Cryptography: Selected Algorithms 2022, https://csrc.nist.gov/Projects/post-quantum-cryptography/selected-algorithms-2022
[2] Brickell, E., Li, J.: Enhanced Privacy ID: A direct anonymous attestation scheme with enhanced revocation capabilities. In Proceedings of the 2007 ACM workshop on Privacy in electronic society. pp. 21-30